A Misbegotten Race': Monstrous Reproduction in the Long Nineteenth-Century Gothic

My research focuses on emerging representations of reproduction as a monstrous process in the long
19th-century British Gothic. Analysing selected texts from 1768 to 1897, I will examine how depictions of
reproductively dangerous liaisons, horrific pregnancies, and supernatural procreation articulates increasing
anxieties surrounding the future of the British Empire through its prospective children. Using a combination of
cultural analysis, theoretical frameworks, and close reading, I will also track how the discourse of reproductive
monstrosity evolves in this period, creating an enduring narrative hierarchy of proper and improper bodies.